Big Society? Disabled People with Learning Disabilities and Civil Society

'Big Society' has been hailed as David Cameron's and the Coalition Government's big idea. Some have described Big Society as the bits of society that are left over outside of the state or the economy and others see 'Big Society' as enabling local communities to take control of their own quality of lives. The Cabinet Office identified three core layers of the Big Society policy agenda: (i) Empowering communities: giving local councils and neighbourhoods more power to take decisions and shape their area; (ii) Opening up public services: enabling charities, social enterprises, private companies and employee-owned co-operatives to compete to offer people high quality services; (iii) Promoting social action: encouraging and enabling people from all walks of life to play a more active part in society, promoting more volunteering and philanthropy. Big Society appears to be calling upon civil society to support the communities they serve. Civil society refers to charities, social enterprises, faith communities and voluntary groups. Clearly, disabled people with learning disabilities rely heavily on and contribute to civil society, though this is often ignored. This proposed research will work with people so-labelled and their key partners from the civil society to consider their place in the current Big Society context, with a specific focus on three regional locations in England. We pose a number of questions:
1. To what extent are people with learning disabilities participating in civil society today?
2. What are the ongoing and anticipated impacts of the cuts in public funding and new policies of the coalition government on civil society organisations aligned to people with learning disabilities?
3. In the current climate what opportunities exist for people with learning disabilities to contribute to and benefit from the Big Society and, hence, civil society?
4. To what extent are the three layers of Big Society (empowering communities, opening up public services, promoting social action) illuminated by three civil societal practices of people with learning disabilities (circles of support, real employment, self-advocacy)?
5. What can be learnt about the realities of the Big Society in practice from current and emerging examples of civil society for people with learning disabilities?
6. How are people with learning disabilities experiencing opportunities for (self)advocacy, employment and community support and participation in civil society?

Our research will draw on ideas from sociology, social policy, community psychology and disability to help us contextualise these questions. Our study will work with three civil society research partners - Circles of Support in Lancashire, Real Employment in Bristol, self-advocacy in Yorkshire - in order to explore the three core layers of the Big Society and to see if (or how) they fit with the practices and ambitions of our research partners and people with learning disabilities. First, we will interview key stakeholders including policy makers, lawyers and disabled people's organisations to access their views on Big Society. Second, we will carry out a longitudinal analysis of policy documents and review the academic literature on Big and Civil Society. Third, we will work with our three research partners to learn about what they do and how this fits with the Big Society agenda. Fourth, we will analyse the data and, fifth, feed this back to our research partners and others to check and revise our findings through findings workshops. Sixth, we will place a 'researcher in residence' into the three partner organisations in order to give something substantive back to the groups. Seventh, we will share our findings through public engagement festival and conferences. Throughout the entirety of the project we will be guided and evaluated by a group of Impact Experts who will ensure that our research tackles key issues and that our findings and recommendations have the best practice.

Potential impact
This proposal responds directly to issues raised by impact experts at a stakeholder workshop held in MMU in January 2011 (see 'Case for Support'). The meeting, funded by MMU, brought together researchers from three universities, The Foundation for People with Learning Disabilities, MENCAP, an Independent Living Organisation and Person Centred planning coordinators, Speak Up Self advocacy, Rotherham. All of these partners now constitute the 'Impact expert research management and advisory group' who will guide the project from start to finish and, drawing on their expertise and connections, will advise the research team to ensure that the projects findings feed into practitioner, service, policy making and civil society contexts.

Our project interconnects perspectives from disability studies, community psychology, sociology and social policy and garners the perspectives of people with learning disabilities and civil society supporters, in order to deliver a number of impacts. We have two key questions: who will benefit from this research and how will they benefit?

First, academics, students and practitioners in the areas of psychology, sociology, social policy and disability studies will benefit. We will draw on our track record in disseminating our findings across disciplines and international contexts (See CVs & End of Project Report for RES- 062-23-1138). Mid to long-term impact will be made through knowledge transfer via the presentation of our findings at conferences, events and through publication. Short term impact will include teaching of under/postgraduate students on psychology, disability studies and social work courses managed and delivered by the PI and Co-Is. (see also 'Academic Beneficiaries' section).

Second, we have identified a number of key players in the Public Sector including practitioners, civil servants, service users, policy makers. We seek to raise public engagement with the lives of adults with learning disabilities and inform government thinking by disseminating information to key departments including: Office for Civil Society, the Office for Disability Issues. We aim to increase the effectiveness of public services through our relationships with our third sector impact partners and our Research Management Group.

Third, we will collaborate with third sector impact partners (list available on request) who will also be beneficiaries of the research. These partners are at the forefront of engagements with civil servants and service providers and it is through their existing relationships that we will channel key findings and recommendations. They have agreed to act as project champions to share key findings and recommendations with service providers, civil servants and policy makers. These organisations have expressed commitment to draw on our findings, utilising/adapting these within their own interventions/training support packages/services delivered to professionals etc. We will provide evidence that seeks to promote the social and emotional well-being of adults with learning disabilities - thus updating their resources with empirical evidence.

Fourth, we will collaborate with adults with learning disabilities, allies, families and professionals to promote their critical engagement with services, professional practice and enabling support mechanisms. We have devised co-operative training and impact activities (see 'Activities Schedule' attachment) that will tap into and enhance their critical capacities as key impact participants (see 'Pathways to Impact'). Operational and Organisational Change will occur in through the 'professional allied to the community' and 'impact workshop' phases of our research (see 'Case for Support'). We will seek to publicise these local changes through inter/national dissemination activities. We have costed for involvement of civil society partners as co-researchers to enhance impact.